Constraining cosmology and galaxy formation from local observations of the universe.

The aim is to place constraints on the nature of dark matter and galaxy formation by modelling satellite galaxies and streams and comparing these to the local universe.